Is Domestic Violence Violent Crime?

Background
Criminological research into violent crime typically focuses on perpetrators, while domestic violence typically focuses on victims, is treated as a distinct form of violence, and is researched in the adjacent field of Violence against Women. Theorising domestic violence as a violent crime by domestic perpetrators (Walby and Towers 2017) and including both victims and perpetrators in the analytical framework enables interrogation of the question: does domestic violence have its own aetiology or can the aetiology of violent crime encompass domestic violence? This question is the focus of the PhD.

This 'big' question contains several elements, including: differentiations in harm (frequency and severity) for different forms of violence, whether the sex of the victim is significant; ; whether the perpetrator/victim relationship is significant (intimate partner, other domestic ' relation, acquaintance or stranger); and the impact of multiple and complex inequalities. The
PhD will interrogate these elements.
'. This PhD will thus address the question of whether domestic violence is violent crime or 1 whether it is a distinct phenomenon which requires its own aetiology.